The University of Nottingham and Photek Limited KTP 23_24 R3

To develop improved red and infra-red detector sensitivity, by developing a step change in technical capabilities and opening up exciting new scientific and industrial markets.